"Governing Digital Societies: Powers and Counter-Powers of the European Audiovisual Media Industry in a Datafied-Networked Society"

In our era of hyper-connectivity, the rising popularity of data-driven
technologies and the growing power of online platforms in the media
ecosystem are unprecedented, and they have important implications for
media, politics, and society. Researchers, policy makers and industry
representatives alike need to better comprehend the shifts in agency
and control that are enhancing the networked and enmeshed media
system and the overall datafication of society. Within this context, this
PhD project will explore how the social and cultural construction of
online platforms evolved by mirroring the underlying political economic
dynamics and shifts in the power interplay in the European audiovisual
media ecosystem. In particular, my interest is in investigating the
governing of media in today's datafied-networked society by looking at
the power and counter-power relations that are driving fundamental
changes in the distribution side of the audiovisual media value chain in
Europe. Doing so through a political economic approach is a means to
fully grasp the inherent politics and agendas of data in this everexpanding
media sector.